CoLab: e-Science Collaboration between Leeds and Beihang in China For Grid-Enabled Visualisation Applications

Grids are an enabling technological platform for e-Science applications, offering a large-scale infrastructure for the coordinated and secure use of shared computing power, software, data, and knowledge in a distributed environment. Grid computing technologies are creating new opportunities for better, faster, cheaper, or different research. Service-Oriented Architecture (SOA) has emerged as a superior model for building Grid applications and supporting collaborations amongst different organisations, whilst security in Grids remains, amongst other problems, a significant challenge that needs to be addressed urgently.The University of Leeds and Beihang University in China have leading groups in both the UK and Chinese e-Science programmes. They have many complimentary expertises in Grid computing including infrastructures, middleware systems and applications, and share a large number of common research interests in the areas of service-oriented Grid middleware, system security and dependability, and Grid-enabled visualization applications. CoLaB will be based on the existing e-Science collaboration between Leeds and Beihang, serving as a sister project that facilitates formal research collaboration amongst various e-Science projects in Leeds (White Rose Grid, DAME, eViz and e-Demand) and Beihang (CNGrid, ChinaGrid, NSFCGrid and CROWN). This will be achieved by organising a series of workshops in UK and China, and annual visits to both the UK and Chinese Grid projects. The main deliverables of this project will be 1) an advanced Grid infrastructure which integrates the White Rose Grid and the Grids in China, 2) a jointly developed, service-oriented Grid system with a usable security and dependability framework that provides support for 3) a set of visualization services across the globe, with opportunities for large-scale collaborations amongst the users of these services.